Flagstaff: organic and recycled composite material for the marine industry.

Viriditek aims to address _'the increasing amount of fossil fuel derived composite waste streams from the leisure marine industry'_ reaching 70,000 tonnes (land fill/incineration) per annum by 2025; and _'the amount of plastic polluting the world's Oceans'_, a staggering 8.8 million tons every year.

Leisure boat manufacturers and owners around the world are increasingly expressing a desire for replacing components on their leisure craft with products which are kinder to the Oceans on which they sail.

Viriditek will create a range of light weight, high quality components for the Leisure Boat industry manufactured her in the UK using unique sustainable materials and a circular production process. Guaranteeing these products have a significantly lower carbon footprint than any other available on the market while being a flagbearer for our top-quality UK manufacturing industry.

The initial product - the **Flagstaff** - will be produced as a springboard for the development of further marine components.

Viriditek is committed to producing our components in a manner which is coordinated around UN Sustainable Development goals for _'responsible consumption and manufacturing'_ and _'quality of life below sea and on land'._

The production will be local in the UK, reducing reliance on long distance shipping and using organic and recycled materials all of which have been sourced from UK suppliers.

The raw materials, production methods and product all contribute to the reversal of the high carbon footprint typically associated with the production of marine components and our use of household waste plastic will be unique in the industry.